University of Essex and Laser 24 Limited

To apply the latest management theories and practices to maximise productivity by reducing waste and increasing efficiency in the traditional business model, to grow demand and increased technical capacity.